Queen’s University Belfast and Kestrel Foods Limited KTP 22_23 R4

To develop innovative differentiated granola products that tap into key consumer trends of taste, health, and craft, with formulation and process optimisation enabling improvement in shelf life and production yield.